Kuppd: Improving inclusivity, body confidence, sustainability and economic viability of the current post mastectomy and transfemme product market.

Discover Kuppd, the revolutionary 3D printed product designed specifically to help improve the wellbeing and body confidence of women after breast cancer or going through gender transition . This is the world's first personalised external prosthesis made with an eco-friendly mindset from 3d printed materials.

When you're kicking breast cancer to the curb, life post-surgery can be tough to navigate. Kuppd is here to support you through this difficult period, restoring joy back to life.

Offering a unique and innovative solution for those women with a more natural feel to external breast prothesis including comfort and design in a range of colourings.